NuVision HVM Consultancy

NuVision aims to equip ophthalic surgeons tasked with treating damaged corneas, with a safe, effective
and easy to use product, available to them
when and where necessary to save sight. Our solution is to offer processed amniotic membrane, a by-product of caesarian birth. We wish to develop a streamlined production process that meets current European regulatory requirements and need to engage expertise to help us achieve this.